Molecular Complexity via Enantioselective Palladium Catalysed C-N Bond Formations

The project concerns the development of new aza-Heck cyclizations and cascades based upon methodology recently developed at Bristol. The project is split into three parts:

1. The synthesis of pyrrolidines and piperidines via enantioselective Pd-catalysed aza-Heck cyclizations
2. Enantioselective Pd-catalysed aza-Heck cascades.
3. New cascade C-N bond forming processes enabled by N-O oxidative addition:

The programme concentrates on the development of novel asymmetric C-N bond forming processes that are of potentially widespread utility to medicinal chemistry. The provision of a general enantioselective aza-Heck protocol will address an unmet challenge in organic synthesis, and will have high impact. The programme is underpinned by important preliminary results; as such, significant progress can be achieved in the PhD project. The programme will train the student in the areas of asymmetric organometallic catalysis, N heterocyclic chemistry and organometallic reaction mechanism.